The research project lies at the interface of mathematical analysis and geometry. I

ATAS: The research project lies at the interface of mathematical analysis and geometry. It focusses on horo-function compactifications of metric spaces and some of their applications in dynamical systems and fixed point theory. A key objective is to determine the horo-function compactification of various classes of metric spaces and understanding their global topology. A second objective is to use the knowledge of the horo-funirctions to derive Denjoy-Wolff type theorems concerning the dynamics of fixed point free non expansive mappings.